Grow!

Hannah and Hugh is a children's beauty and clothing brand which provides innovative products. We place technology and innovation at the helm of the company's activities in order to create top quality products, striving to continually improve and push boundaries with our products.